Technologies to Reduce and Assess Contrail Effects (TRACE)

**Airbus recognises that non-CO2 emissions are an important subject for aviation and is already actively working on a large portfolio of projects addressing non-CO2 emissions, their generation and climate impacts.** Airbus will continue its focus on reducing CO2 emissions from aviation, whilst - in collaboration with research institutions, universities and other key stakeholders **- further accelerate its intensive work on increasing the understanding of non-CO2 emissions generation.** This includes understanding their climate effects as well as evaluating solutions covering all mitigation options: fuel, engine technology and flight operations. Major projects led by or in partnership with Airbus comprise of extensive flight test campaigns such as the ECLIF3 (EU SESAR), VOLCAN (CORAC) and CICONIA (EU SESAR).

**TRACE (Technologies to Reduce and Assess Contrail Effects) will complement this portfolio of projects by developing technology enablers for operational avoidance of contrails and contrail reduction through increased and optimised use of SAF:**

TRACE will do this by:

1. Developing multi-scale contrail modelling capabilities to enable analysis across entire fleets and regions.
2. Developing an aircraft mountable sensor for the detection of Ice-supersaturated regions.
3. Developing a prototype persistent contrail avoidance validation capability.
4. Accelerating the route to 100% SAF through:

* 100% non-drop-in SAF specification and clearance of new SAF pathways
* De-risking compatibility challenges
* Exploring alternative fuel systems for optimised SAF usage